Characterisation of the United Kingdom thrombotic thrombocytopenic purpura (TTP) patient cohort

Thrombotic thrombocytopenic purpura (TTP) is an acute, sudden onset, life threatening illness, affecting females: males 3:1, typically 30-40 years, but can present at any age between birth and 80 years. The true incidence is unknown, but values of 4-6/million of the population are quoted. Von Willebrand Factor (vWF) with platelets acts to prevent bleeding. VWF is broken down by ADAMTS 13. ADAMTS 13 is missing in TTP. This results in widespread, small vessel thrombosis, affecting all organs, but a variable clinical phenotype. The main treatment is plasma exchange, the removal on a special cell separator machine, of blood plasma and replacement with large volumes of donor plasma, which is a replenishing source of ADAMTS 13.

The South East (SE) England TTP group have identified TTP subgroups. Cases of congenital TTP, in adults and children require individually based treatment programmes depending on their clinical phenotype. The majority of cases are acquired idiopathic TTP, the majority ( 90%) have antibody, mainly IgG, against ADAMTS 13 and prevent its action. Patients with recurrent or unresponsive TTP episodes were treated with Rituximab, a monoclonal antibody against B-lymphocytes, important in antibody formation. With standard therapy (plasma exchange and steroids) patients have had excellent responses clinically, increases in ADAMTS 13 enzyme levels, decrease in IgG antibody levels and significantly reduced relapses. Approximately 15% of cases have defined precipitating causes, such as HIV, pregnancy or pancreatitis. Some pregnancy cases present as adult congenital TTP and HIV patients require antiretroviral therapy with plasma.
The aim of the grant is to organise a UK wide TTP registry, to determine the incidence, important epidemiological data regarding patient characteristics and mortality/morbidity in different areas. Baseline ADAMTS 13 assay, repeated in remission, to define if specific antibody levels are associated with related clinical characteristics. Further work on other antibody subtypes/groups within a larger cohort may highlight characteristics in patients not evident from clinical presentation, such as risk of relapse. DNA analysis, in all cases, to determine if mutations or polymorphisms in the ADAMTS 13 gene may be responsible for precipitating subtypes of TTP, or alter responsiveness to therapy. Ultimately, randomised clinical trials, to improve time to remission, by turning off the thrombotic process and improve mortality, using monoclonal antibody therapy. Genetically engineered ADAMTS 13 will be available for congenital TTP.

Technical abstract
Thrombotic thrombocytopenic purpura (TTP) is an acute life threatening disorder. It typically affects females between 30-40 years, but can present from birth to 80 years. TTP results from a deficiency of the enzyme ADAMTS 13, required for the cleavage (on secretion) of von Willebrand Factor (VWF) converting it from ultra large (ulVWF) molecular forms with excessive platelet reactivity, to normal forms. Lack of ADAMTS13 results in platelet clumping and multi-organ microvascular thrombosis, with resultant clinical sequelae. Identification and treatment is the key to survival; without therapy mortality is 90%; with plasma exchange mortality is 15-20%. Plasma is a source of the missing/dysfunctional enzyme, ADAMTS 13, and plasma exchange using cell separators allows large volumes to be given as well as assisting in removal of ulVWF and ADAMTS13 antibodies. The majority of cases are acquired idiopathic (antibody mediated), but congenital TTP (identified in childhood or adults) and TTP secondary to other conditions make up 20% of all cases. We have presented a local, non-funded, observational, South East England TTP registry, but want to extend this throughout the UK. The aim is to gather important epidemiological information about patient characteristics, mortality/morbidity and treatment availability in the UK. After a review of this data, we the aim to extend multicentre trials to all centres treating TTP. The availability of recombinant ADAMTS13 (rADAMTS13) will be assessed for congenital TTP cases, who would be more easily identified from a UK registry. The adaptation of therapy to individual phenotypes will not only serve to assess the efficacy of rADAMTS 13, but prevent long term sequelae of no treatment. Statistically powered, randomised, controlled trials can only be undertaken when an appropriate cohort of patients are available. It is imperative to attain remission as quickly as possible in acute episodes to prevent long term morbidity or mortality. As idiopathic autoimmune TTP accounts for the majority of the cases, this will be the other primary focus using monoclonal antibody therapy (directed against autoantibody production). Assessment of the baseline and remission ADAMTS13 levels via central analysis will provide more information on the importance of antibody titres and epitope specificity in relation to precipitation of disease. Involving all UK sites and cases will provide a large DNA bank for analysis of ADAMTS13 gene mutations/polymorphisms and allow their importance in the risk of TTP subtypes to be assessed. Ultimately, this will improve the scope of treatment for patients with this devastating disease.